University of Newcastle upon Tyne and Flexible Power Systems Limited KTP 24_25 R1

To apply cutting edge power electronics and control expertise to enable the further scale-up of electrification across the larger vehicles in commercial fleets, and their associated hardware and ancillary systems.